Deep Learning powered CCTV Monitoring

Companies such as G4S and Securitas started supplying human guarding services over 100 years ago to protect high-value sites from burglars. Gradually, human guards have been succeeded by CCTV cameras watched by human operators working in remote monitoring stations. With the widespread adoption of CCTV, particularly in the UK, these operators have been tasked with monitoring ever more video feeds, making it almost impossible for them to spot every potential crime.

Calipsa engineers cutting-edge technology to solve this problem. The company's systems harness deep neural networks to analyse motion-triggered alarms, separating out false alarms from real suspicious events so that operators can review footage in real time and respond accordingly. These systems are highly successful at reducing the number of alarms that an operator has to view, helping them focus on the events that truly matter. This project will push the technology even further, automatically annotating objects in feeds so that operators don't have to spend time deducing what caused the alarm in often obscured footage or complex scenes, and bringing together feeds from multiple cameras capturing an event so that operators can follow the action easily. These innovations will deliver more in terms of function, accuracy and scale while working within the bounds of the current CCTV infrastructure.